Metail - Project Mother - Advanced photography appliance to automate 3D garment photography

Metail is the leading provider of body shape and garment visualisation tech for online
retailers. Our system, in use by major retailers in the UK, Brazil and India, allows online
shoppers to generate images of their own body and dress the model to provide a visualisation
of a garment/outfit - giving a virtual fitting room experience and addressing issues that hinder
more online clothes shopping.
The current system, whilst valuable to shoppers, and reducing returns and increasing
conversion for retailers has limitations in two areas: (1) Need for increased garment
throughput in photography stage to support largest retailers with lower capital costs and
simpler operations, (2) High level of manually activities needed to produce a digital garment
before visualisation.
To address these issues, Metail completed two previously funded projects. Through Vestis &
Scrydan Metail has productionised 3 technologies: (1) Automatic separation of garment
images from the photo background, (2) Automated creation of 3D models of a garment from
the captured images, (3) Real-time 3D visualisation of the garment.
These advances, reduce manual processes and improve realism, but require additional
photography and thus reduce garment throughput.
Project Mother will solve this by developing an automated photography/digitisation
appliance, embedding Vestis & Scrydan. The integrated machine has four features: (1)
embedded Vestis and Scrydan technology, (2) automated mannequin loading and queuing, (3)
automated and standardised photography, (4) use of a single system by multiple users
simultaneously to increase throughput.
Project Mother will devise solutions to the hardware, photography and operational challenges,
conduct component bench tests, develop an integrated prototype, and test in a commercial
environment.
This PoC provides a solution which will accelerate growth, including higher garment
coverage and larger user base, and enable scope for working with the largest retailers.